Understanding pathogen reduction mechanism(s) in vermifilter toilets

Tiger worms (Eisenia fetida) are the biological foundation of a novel faecal sludge (FS) management technology (vermifilter toilet or "Tiger Toilet", TT) and vermiform-based wastewater treatment systems with many thousands of installations primarily in the global south. Several known mechanisms are involved in the breakdown of faecal particulate matter in these systems. This PhD will aim to provide a fundamental understanding of the pathogen reduction mechanisms in vermifilter technology. The student will embark on an exhilarating exploration to unravel the dynamic role of Tiger worms in the decomposition of particulate organics. This exploration will delve into the transformative effects these organics have on the compost ecosystem. The investigation will also spotlight the pivotal function these substances play in the enzymatic degradation of complex polymeric particulate faecal materials.